Design and Fabrication of Pulmonary Arterial Hypertension on a Chip Microfluidics System

Design and fabrication of Pulmonary Arterial Hypertension on a chip microfluidics system with an inbuilt pressure sensor array to reproduce and monitor in vivo mechanical stimuli on cultured cells.

One of the greatest challenges associated with developing artificial pulmonary arteries to better understand disease (e.g. pulmonary arterial hypertension) or disease progression is to ensure that the artificial platforms mimic as closely as possible the true environment. This includes ensuring that adequate measures have been taken to determine the biophysical conditions of pulmonary arterioles. For example, the development of patient specific pulmonary vascular tree computational models to determine the wall shear stress, circumferential and radial strains that vascular cells experience in healthy and diseased states. The material and geometric properties of Artery-on-a-Chip channel walls differ largely from in-vivo arteries. Thus, the design of novel microfluidic platforms to reproduce these stresses and strains in-vitro, whilst incorporating sensors to monitor them in real-time is required. This challenge is compounded by the fact that cultured cells can only survive if the materials used are sufficiently gas permeable and exhibit a similar surface tension to real systems. Scientific goals: (1) To develop computational models to accurately obtain the forces acting on pulmonary arteriole vascular wall cells. (2) Design and develop novel microfluidic platforms to reproduce these forces on cultured cells. (3) Incorporate sensors to monitor biophysical conditions in real-time whilst maintaining biocompatibility.